The application of single photon array cameras for high speed life science imaging.

This is a PhD research project in Physics, but at the interface with the life sciences. The project will apply existing single photon imaging arrays for application throughout life science imaging, particularly for the study of high speed, low photon, dynamic process within the cell. The research will align to our existing TPhoton project on developing new camera technology, but translate this technology into new application for the life sciences. The project will investigate optimisation of: 1) the camera technology, through cooling, control and optical coupling. 2) Life science application, through the study of the optimal system to take advantage of the camera properties and 3) Data analysis, through the development of new algorithms to interpret the